T-Impact communications-enabled business process; reducing human latency in business processes.

We want to investigate the market for a CEBP solution as an evolution to current UC
technology within the financial services market. We intend to conduct a market study, the
outcome of which will provide an overview of the addressable market and a set of detailed
requirements to form the basis for prototype development in the next stage.